Commercialisation planning to support the transition from small scale innovative research to large-scale sustainable production

Inspired by nature, Xampla has developed a next-generation bio-based and biodegradable material produced from plant proteins, in response to the urgent need for sustainable alternatives to plastics and synthetic polymers. By harnessing the natural ability of plant proteins to self-assemble, we have created a new class of structured protein materials with remarkable functional properties. Our protein resin can be used to produce a range of materials with highly controlled properties, including films and coatings for drop-in replacement to synthetic polymers in packaging applications and microcapsules for active ingredient in food and non-food applications.

This proposed project is dedicated to conducting an in-depth analysis of our future feedstock supply chains, building market intelligence in our identified target markets and assessing sustainability of identified routes-to-market in different geographies. We aim to unlock barriers for more sustainable commercialisation by making better informed decisions when considering feedstocks and their impacts on our business.